SkillsMeet Application

"SkillsMeet is bringing students a true networking app with the aim of combining their skills to start companies.

The app will focus on universities and the diversity that every university breeds. We believe that combining skills from all disciplines will truly help spark some novel ideas. We have put a huge focus on the design of the app to get students to not only use the app to network, but to have fun and make networking with skills a cool reason to connect!"